Transport Properties of Planetary Cores

This project looks to investigate transport properties of materials at high pressure and high temperature conditions, as found in planetary interiors. The diamond anvil cell is being used to reach high pressure conditions in the lab, alongside laser heating to reach high temperatures. Knowledge of the thermal and electrical transport properties of materials at extreme conditions is important in understanding planetary evolution and dynamics. More experimental work is required to further constrain these properties, which this project seeks to develop.